Extremal graph theory and linking

The student will study aspects of graph theory, including recent new work on contractions and embeddings. Particular aspects might be extensions to related areas, such as linkages and immersions, as well as developments of the existing theory of contractions.